Where are the disabled politicians? The experiences and perceptions of disabled candidates in the UK

There has been little scholarly analysis of the barriers to elected office for disabled people and a lack of interest within political parties, councils and governments to increase the number of disabled politicians (Evans and Reher, 2022). As this research is limited, this project aims to fill a gap by addressing voters' perceptions of candidates and exploring the lived experiences of disabled candidates.